University of Sunderland And Imprint Creative Print Solutions Limited

To develop an innovative Virtual Reality Management Information System to automate and improve business processes from design to print leading to increased efficiencies and capacity.